Solving multiple loosely coupled planning problems

One of the key challenges in a global engineering operation is optimal cooperation and coordination which happens on all scales: from in-country local experts to regionally sourced consumables and additives to global deployment of small numbers of highly specialized measurement and drilling systems. Planning takes place on all scales and must be reactive to
replan under changing conditions. As we automate more of these activities, through AI planning and scheduling, there is an opportunity to explore the coupling between problems on overlapping domains and to develop the algorithms that will understand the dependencies; providing solutions to all that are consistent and optimal in a global sense.